Ultra-thin topological insulator spin-current transistor

Topological insulators are an existing class of band-gap insulators, whilst they do conduct through their edge (or the surface in the case of 3 dimensional materials). These gapless metallic surface states are naturally generated with helically polarized spin texture due to strong spin-orbit coupling with a peculiar energy band structure of materials. Moreover, the states are protected by time-reversal symmetry simply due to prohibition of back scattering and realize almost dissipation-less pure spin currents (no net charge current) at the edge (surface) of materials. Spin-current devices based on the topological insulators save energy because it requires small current that flow at the edge (the surface) not in the bulk to access their surface properties.

In this project, we will fabricate a spin-current field effect transistor with an ultra-thin topological insulator Bi2-xSbxTe3 and GeTe (a Weyl semimetal candidate) films grown by molecular beam epitaxy in ultrahigh vacuum, a part of a new multi-deposition system in Leeds. Existence of gapless states in topological insulators (topological Weyl semimetals) are one of peculiar characteristics but we will open a gap in the surface state by employing ultra-thin films where the top and bottom surface states get unstable due to an interference between two. The gapped surface state with a gating technique will provide us a capability of fabricating a spin-current filed effect transistor that can switch on/off the spin-polarized current. We will also keep our eye on other topological insulator materials suitable for this device project.

This is a project in an exciting and very active research area which allows us to closely interact and collaborate with other research teams in the University of Leeds including a theoretical group. We are looking for a motivated student with a background in physics, physical chemistry, or material science